IPCRESS (Intermediate Pressure Compressor Realisation for Enhanced Sub-System)

Intermediate Pressure Compressor Realisation for Enhanced Sub-System (IPCRESS)
This project will develop competitive capability for gas turbine compressors. The development of an
intermediate pressure compressor that integrates around a power gearbox will enable Rolls-Royce to
demonstrate its new UltraFan™ engine architecture which represents an important step in continuing to meet
environmental targets and will result in more competitive future engines.
The work packages will be developed by Rolls-Royce working in partnership with the University of Oxford and
the University of Cambridge in addition to utilising the UK manufacturing services supply chain.